Sediment sensor

This is an application for funding to gain expert knowledge in sensor and monitoring technology. This knowledge will assist with the selection or development of devices to establish sediment depth in wastewater treatment processes and drainage structures. Determining sediment depth will allow on-demand pumping and maintenance processes which will deliver significant energy and cost savings to the customer and increase the sustainability of the infrastructure.